IRIS Digital Asset: A new automated resource configuration module for the UK DIRAC instance

This grant has been awarded to complete a set scope of work for IRIS: The UK DIRAC instance facilitates access to a large number of resource providers both in the UK and internationally. In order for DIRAC to broker the user workloads to the providers, it requires an accurate view of the available resources. The digital asset created will be a new configuration module that uses all sources available to non-WLCG VOs including, but not limited to, the BDII, GOCDB and JSON based information files to produce the required configuration for the UK DIRAC instance.